Ultrasonic sensing of bearings

Large bearings in wind turbines, turbines in power plants, and marine engines, are often the first part to fail. Many of these failures are due to the load, and stress distribution, which can cause fatigue, cracking, and misalignment.

The long term goal of this project is to use sensors that measure the vibrations on the housing of the bearing, or close by, and from these measurements predict the forces between roller bearings and their raceway. This area is often the point of failure, so it is important to develop methods to predict the forces in this region. The first step to achieve this is to develop mathematical methods to model how the vibrations and forces are linked.

The impact of this work is that we may develop sensors for wind turbines, and other large bearings, which will significantly increase the lifespan, and lower the cost of maintenance. This is because if we monitor the forces between bearings and raceway, then we can tune the speeds of rotation, oil quantities, and schedule maintenance in an optimal way.